Artificial Inteligence Model for Accurate Prediction of Energy Consumption in Buildings at design stage (E-MAP)

Energy efficiency is crucial in helping to tackle the climate crisis - 26% of UK carbon dioxide emissions come from homes. The building environment is responsible for 40% of the UK's carbon footprint (www.ukgbc.org/climate-change and the UK has one of the oldest and least efficient housing sectors in Europe (Green Finance Institute - Tooling up the Green Homes Industry).COP 26 in Glasgow in 2021 highlighted the increase in carbon dioxide emissions from human activity and the need to address this as a global priority.

E-MAP initial feasibilty study successfully assessed the technical viability of implementing a predictive pre-design energy consumption predictive model by utilizing advanced machine-learning algorithms with its potential benefits for the construction industry and sustainable building practices.

With the recent Government Housing Initiative - Future Home Standards (FHS 2025), the aim is to focus on the decarbonising of heating and with less reliance on assumptions and more on empirical data to make energy consumption modelling more accurate. E-MAP aims to significantly speed up this work and add a greater degree of accuracy in the energy consumption predictions.E-MAP will also support the government's challenge of substantially reducing the energy use of new buildings.

We will aim to focus on the further development and business exploitation of the E-MAP Artificial Intelligence (AI) model to accurately and efficiently predict energy consumption at the design stage of buildings, without requiring extensive building feature details and at the same time reducing carbon emissions.